University of Hertfordshire and Ziath Limited

To design and fabricate a new type of laboratory sample management consumable that will make identification quicker, will work at very low temperatures and will be particularly applicable to the mega high throughput clinical laboratories and for samples in deep freeze storage.